Using technology for recovery and to improve Quality of Life through movement

Movement is an important element of health, fitness, and recovery after injury. HealthGainz aims to empower people to move specifically to improve their quality of life over time. Our solution uses elements of Artificial Intelligence and Machine Learning with Augmented Reality.

Through doing this, our interactive smart device application will guide someone through each movement and be able to visually compare their movement to the demonstration video. Specific algorithms will be set parameters to ensure the users' safety and make each movement effective.

With people living longer, healthy aging is key to ensuring we can stay active and healthy for as long as we can. We know that after an injury, the individual will have reduced mobility and strength but specific movements will enhance the mobility and strength.

Our technology uses Artificial Intelligence, Machine Learning and Augmented Reality with open source software. The key technologies will be adjusted so they are better fitted for the end software.